EKO

We are a start up fashion label combining technology with sustainability. We aim to reach a new audience that has not thought about their environmental impact before, through our young, fun and innovative design spirit, along with a heavy online presence.